Developing an AI platform to automate and track the lifecycle of solid waste management for Property Managers and waste stream stakeholders in Kenya

McKinsey & Co (April 2020) report that COVID-19 has precipitated permanent changes in the property industry globally.

Knight Frank's Africa Market Pulse Survey 2020 predicts a 70% post COVID-19 increase in remote working and social distancing in the sector which will become the norm, reducing density in commercial spaces.

De Graft Management (DGM) is a UK-based software specialist. DGM has developed a Property & Asset Management (PAM) system for banks, insurance companies and property managers in Kenya who want to start using technology to manage buildings and related services efficiently.

COVID-19 has changed the way our clients work and has accelerated their need for secure and centralised cloud technology. Our project will focus on extending our core property & asset management technology and automating the key workflows of waste collectors and recyclers and reporting on waste collections, issues, types, amounts and location.

There will some support for government in the form of standard documentation.

We will aim to:

• Automate the collection and recycling of waste for service providers
• Track waste collections, issues, complaints and feedback
• Create government standard licensing templates
• Incorporate an AI enabled Chatbot
• Produce reporting based on the amount and type of waste generated, collected and recycled
• Provide waste and recycling segregation training with local partners

To deliver the project, DGM will develop strategic and mutually beneficial long-term relationships with Kenyan subcontractors Jakharris Africa and Green Health and Safe Environs. Wider project benefits and long-term growth strategy. The project addresses SDGs 8 and 11 via technological upgrading and innovation, new employment and entrepreneurship opportunities and environmental sustainability. To sustain growth after the Kenyan launch, we have identified potential for future long-term viability, expansion and commercialisation across Africa